University of Stirling And The Royal College of Midwives

To develop a suite of Modelling & Simulation software/tools assimilating alternative care approaches and resource allocation criteria to facilitate more effective and efficient post-natal care.